Charged Lepton Flavour Violation with the Mu3e Experiment

The Mu3e experiment will extend the sensitivity to charged lepton flavour violation by 4 orders of magnitude, in a search for the rare decay mu->eee. Ioannis will work on the construction, commissioning and early physics with mu3e.